Imperial College London and Context World Limited

To utilise the latest developments in statistics and machine learning to develop a new breed of analytical forecasting tools incorporating uncertainty quantification.